The University of Hull And Lambson Limited

To develop innovative materials to 'bind' print to paper, where post-print irradiation using UV light will 'fix' the printing and provide a water-resistant image.